BBSRC National Bioscience Research Infrastructure: Rothamsted Insect Survey

Technical abstract
The Rothamsted Insect Survey (RIS) is a unique NBRI tasked with strategic surveillance and monitoring of pest beneficial and non-target invertebrates across Great Britain as well as curating the world’s most extensive long-term standardised invertebrate time series and archive for global collaboration. Our work is fundamental to inform biodiversity and pest management research policy climate change and landscape impacts.